Quantum PDK

In this project, we will produce that tool: An electronic company aided design (ECAD) software module for the microscopic modelling and simulation of qubit devices. The tool will have the predictive power to determine the impact of device design parameters on qubit performance. Furthermore, the development of the module will be made completely compatible with industry-standard circuit simulation tools such as it can be easily integrated with existing simulation environments reducing the cost of adoption.

This development will echo the development of CAD tools used conventional semiconductor industry, which have resulted in reductions in development time of up to 75% for new devices and are the building block of the CMOS industry.